Nonlinear Wave-Based Neuromorphic Computing Hardware

Project Summary:
This DPhil project aims to develop energy-efficient neuromorphic computing hardware based on the nonlinear dynamics of acoustic and spin waves. Current AI systems heavily rely on energy-intensive CMOS-based hardware, prompting the exploration of wave-based reservoir computing (RC). Unlike traditional AI hardware, RC leverages the natural nonlinear behaviour of physical systems, reducing computational complexity and power consumption.
The project focuses on two key wave phenomena:
1. Acoustic Waves: Surface acoustic waves (SAWs) in piezoelectric substrates will be studied for their ability to generate nonlinear effects essential for RC. The aim is to design and fabricate devices that exploit the interactions between SAWs and electron states in advanced materials, thereby enabling memory effects and computational tasks.
2. Spin Waves: Spin waves (SWs) are collective excitations in magnetic materials. The project will investigate nonlinear dynamics in spin waves using Yttrium Iron Garnet (YIG) and magnetic tunnel junctions (MTJs). The focus will be on understanding how spin-wave propagation and parametric mixing can be harnessed for efficient computing.
Aims:
1. Develop wave-based RC devices using acoustic and spin waves.
2. Optimize wave propagation in these systems for AI tasks like speech recognition or robotics.
3. Investigate nonlinear wave dynamics in novel materials to reduce AI hardware energy consumption.
Novelty:
The research introduces a novel computational paradigm by using wave-based RC systems instead of energy-heavy neural networks. The combination of SAWs and SWs for computation is a unique approach, leveraging the nonlinear properties of waves for real-time AI tasks, offering a significant energy efficiency improvement.
EPSRC Alignment:
This project falls within the Artificial Intelligence Technologies and Condensed Matter Physics areas, contributing to energy-efficient AI hardware development and exploring wave propagation in condensed matter systems. The outcomes of this research could revolutionize neuromorphic computing, enabling AI applications with dramatically reduced energy footprints.